University of Portsmouth Higher Education Corporation and Talib Consultancy (UK) Limited KTP 23_24 R3

To enhance educational support services for international students in the UK, by integrating advanced Machine Learning into the platform and develop a student-centric app. To focus on optimising service efficiency, enhancing user experience, and expanding market reach, leveraging the UK's thriving international education sector.